Overcoming Therapeutic Resistance: Remodelling The Prostate Cancer Microenvironment Using Liposomal Nanomedicines

"Prostate cancer (PCa) is one of the most prevalent malignancies among men worldwide, with advanced cases frequently exhibiting resistance to conventional therapies. Emerging research highlights the tumour microenvironment (TME) as a critical barrier limiting drug penetration and promoting therapeutic resistance. To address these challenges, we are developing an enzyme-responsive liposomal nanomedicine designed for selective drug release within the prostate TME, with the goal of enhancing treatment efficacy while minimising systemic toxicity.

Utilising lipid-based nanomaterials, we engineered liposomal carriers with optimised stability, biocompatibility, and a doxorubicin (DOX) encapsulation efficiency exceeding 90%. These liposomes are responsive to proteolytic enzymes overexpressed within the prostate TME, allowing for site-specific drug release. To improve drug penetration further, we employed Losartan, an antihypertensive agent known to counteract fibrotic barriers within the TME. Efficacy, biodistribution, and safety were evaluated through advanced in vitro 3D cell cultures, patient-derived explant models, and in vivo animal studies.

Our enzyme-responsive liposomal formulation demonstrated enhanced cytotoxicity against PCa cells, selectively targeting malignant tissues while sparing healthy cells. In vivo, our liposomal construct showed favourable safety and tolerability profiles, with no systemic toxicity observed. Concurrently, Losartan was found to reduce collagen synthesis, downregulate markers associated with tumour progression, and suppress cell proliferation in PCa patient-derived explants. Additionally, Losartan sensitised tumour cells to Docetaxel, highlighting its potential as a complementary agent in PCa treatment.

This study underscores the promise of integrating targeted nanomedicine with TME-modifying strategies to overcome drug resistance in prostate cancer. "